Bruadar, The Virtual Companion

This project is to take our research in psycholinguistics and design the architecture for a human-like memory to enrich the quality of human-computer interactions in such fields as mental health issues, loneliness, and neurodegenerative diseases such as Alzheimer's.